University of Brighton and BCMY Limited

To employ Business Process modelling, workflow optimisation and artificial intelligence to deliver scalable, real-time stock monitoring and sales/purchasing solutions.